Probing the Nature of Neutrinos with Fermilab's Short-Baseline Neutrino Detector

Tom Brooks will work on the Short-Baseline Near Detector (SBND) experiment at Fermilab. This experiment is part of the SBN (Short-Baseline Neutrino) programme at Fermilab and will be useful R&D for the Deep Underground Neutrino Experiment (DUNE), as well as producing physics results in its own right. The focus of Tom's thesis will be a muon neutrino inclusive cross-section measurement on liquid argon at energies of about 1 GeV. This result will be a valuable cross-section measurement on its own; it can also be combined with results from the Accelerator Neutrino-Nucleus Interaction Experiment (ANNIE) to get a data-driven comparison of neutrino cross-sections on water and argon. As part of his thesis, Tom will participate in the construction of SBND and also the development of analysis software, such as liquid argon reconstruction tools.